Aerial 360 Solutions

Aerial Icon, through its innovative venture Aerial 360 Solutions (A3S), is on a mission to meet the surging demand for immersive VR content that plays a pivotal role in ground-breaking therapies and captivating 360-degree virtual tours.

The driving force behind A3S is a wealth of research demonstrating that individuals undergoing VR-based therapies exhibit notably improved outcomes when the virtual experiences closely mirror real-world scenarios and environments. Aerial Icon's commitment is to provide clients with VR content that authentically recreates therapeutic scenarios. This authenticity is achieved by seamlessly integrating ultra-high-definition aerial 360-degree video of actual locations.

In addition to revolutionising therapies, Aerial Icon has set its sights on enhancing the world of virtual tourism. Recognizing the challenges of exploring remote or costly-to-reach locations, the company introduces live and simulated aerial 360-degree tours. These tours empower users to effortlessly gain panoramic views of expansive sites. Through the fusion of encoded aerial 360-degree video and cutting-edge motion-simulating VR hardware, Aerial Icon aims to deliver an elevated, fully immersive experience that entertains, relaxes, and informs users embarking on these virtual journeys.

What sets Aerial Icon apart in the realm of VR content providers is its commitment to tailoring its services precisely to the unique needs of its clients. Beyond offering ready-made content, the company leverages its deep industry knowledge to curate, capture, and encode footage that aligns perfectly with the client's specific requirements. Recognising that the quality of VR material hinges on the rig used for capturing source footage, Aerial Icon employs its industry expertise to construct bespoke rigs perfectly suited to their intended purpose.

Aerial 360 Solutions (A3S) by Aerial Icon - where innovation meets authenticity to transform the landscape of VR content creation and delivery.